Primary Enterprise App for Learning

The Young Review Enterprise for All (2014) highlighted that schools must cultivate enterprise understanding from an early age, to develop optimism and an enduring, positive attitude to life. In 2014/5 we researched and designed a successful online Enterprise Education game for Primary schools; instilling resilience, confidence and enhanced engagement through relevant simulation. We have devised an innovative, fun, engaging, social and safe digital simulation which will make enterprise learning outcomes accessible for more children, enable teachers to fulfil their role as mentor and leader and improve attainment through play: inspiring the next generation to be enterprising individuals. Phase 2 of the competition will allow us to make those designs into a pre-commercial prototype and trial that to understand the full impact on Enterprise knowledge, skill, practice and attainment in the target audience of UK Primary age children (Key Stage 2 Age 7-11).